The UK High-Field Solid-State NMR National Research Facility: EPSRC Core Equipment Award 2024

Solid-state nuclear magnetic resonance (NMR) is one of the most powerful techniques with which to probe the structure and dynamics of molecules and materials at the atomic level. Within the physical and life-sciences communities this advanced analytical technique is widely used to provide valuable insights into challenging systems including pharmaceuticals, battery materials, catalysts and protein complexes. The success of solid-state NMR has been driven in no small part through the continued development of new hardware which continues to bring significant enhancements both of resolution and sensitivity which is facilitating the analysis of ever-smaller samples of ever-increasing complexity.
Continued investment in the High-Field Solid-State NMR National Research Facility (NRF) has ensured that the UK remains at the forefront of this field, with access to the latest spectrometers and highest magnetic fields. Critical to the success of these instruments has been the development of magic-angle spinning (MAS) probes. MAS probes enhance the resolution of NMR spectra through the physical rotation of the sample, removing interactions that otherwise leave the spectrum broad and challenging to interpret. The insights into the structure and dynamics that MAS-NMR brings results in part from the development of probes which can study an array of nuclei over a range of temperatures and MAS frequencies. We seek to broaden the capabilities of the NRF, through the addition of three MAS probes, including a:

Ultra-fast 0.3 mm MAS probe on the highest field, 1.2 GHz, NMR spectrometer that will allow the study of protons, carbon and nitrogen in samples spinning at the highest available spinning frequencies (>200,000 times per second (Hz)). The rapid spinning and ultra-high fields produce significant reductions in the width of the proton lines, resulting in the unrivalled sensitivity and resolution that is revolutionizing the study of biomolecular solids.
Low temperature 1.3 mm MAS probe for the 850 MHz spectrometer that will allow the study of samples at temperatures as low as 100 K at spinning frequencies up to 40 kHz. This probe will provide enhanced spinning at the lowest temperatures, removing spectral broadening the typically arises as intrinsic motional processes present in the system are “frozen-out”. This enhanced capability will ensure researchers can conduct studies across the broadest range of temperatures (100 to 1000 K) facilitating the study of temperature-driven structural changes in materials, kinetic properties of reactions, and the dynamic properties of materials and molecules.
Large capacity (4 mm) probe for the 850 MHz instrument allowing the study of two low-gamma nuclei in addition to protons and fluorine. The flexibility to study a broad range of low gamma nuclei, coupled with the larger sample volumes, is valuable for the study of materials – particularly those rich in quadrupolar nuclei – where sensitivity can be enhanced through the study of larger samples, whilst simultaneously benefitting from the improved spectral resolution and sensitivity afforded from the high magnetic field.

The equipment will maximize the capabilities of the high-field systems and specialist infrastructure available at the NRF. Researchers will benefit from the experienced Facility Management Team who can provide the necessary training and support to ensure that these state-of-the-art world class technologies are utilized to their full potential. The NRF will promote these new capabilities as part of its program of outreach which is seeing a growth and diversification of its user base into new fields of research.